Tracing Land-to-Ocean Dissolved Organic Carbon Fluxes from Catchment to Coral Reefs.

Coastal systems annually receive 0.4-0.5 Pg of organic carbon from terrestrial sources, transported via rivers (Ciais et al., 2013). Dissolved organic carbon (DOC) is a vital component of the global carbon cycle, impacting coastal ecosystems by influencing light availability for photosynthesis and contributing to seawater acidification. Human disturbances like deforestation can enhance land-to-ocean DOC export.
Southeast Asia's tropical peatlands have experienced extensive land-use changes, converting over 90% of peatland into agricultural land in three decades (Miettinen et al., 2016; Figure 1). This rapid transformation, among the highest globally, profoundly affects coastal DOC export. One example is northwestern Borneo's Baram River catchment, which has seen substantial land-use changes associated with oil palm plantation expansion (Naciri et al., 2023). Recent satellite data analysis has revealed a 30% rise in coastal terrigenous DOC fluxes between 2002 and 2021, directly linked to the conversion of 69% of regional peatland into non-forest land (Sanwlani et al., 2022). Field studies in Sarawak confirm substantial terrigenous DOC inputs to coastal waters, much of which is likely to mineralise to CO2 (Martin et al., 2018).
Borneo's peatland-draining rivers exhibit exceptionally high DOC concentrations, up to 66 mg C L-1, surpassing most global rivers. However, Southeast Asia lacks research on quantifying DOC fluxes from these rivers, with limited studies on rivers and estuaries. Only one known study, by Martin et al. (2018), specifically explored DOC transport beyond coastal waters, focusing on Sarawak's Rajang and Maludam Rivers.
This study aims to quantify DOC fluxes from Sarawak's Baram River, the region's second-longest river. This represents an important carbon transport pathway from land to the ocean which appears to be influencing the Miri-Sibuti coral reef marine park. The research will contribute to understanding the environmental consequences of land-use changes and human activities on riverine carbon dynamics, providing critical insights into freshwater and marine ecosystem health and resilience.
Methodology:
Existing data on discharge and water quality will be collated and analysed along with remotely sensed imagery which will be used to quantify land use change. River and sea water samples will be collected seasonally and analysed for DOC concentrations using a combination of laboratory and field-based (spectrophotometric) measurements. Field measurements will be carried out at various locations to capture spatial variation in DOC concentrations and properties. Optical methods including Specific Ultraviolet Absorbance (SUVA) will be used to provide proxy composition metrics on the bulk DOC pool. Discharge data at existing gauging stations will be checked and, if necessary supplemented by instrumentation giving real-time data. Hydrological and biogeochemical models will be developed to give insights into the relationships between hydrological response and water quality, seasonally and in response to land use change .
The student will also use remote sensing data of chromophoric DOC (CDOM) in sea water and assess the extent to which this correlated with coral luminescence coring data (available for the last 100 years). This will allow us to estimate long-term trends in organic carbon fluxes (Kaushal et al., 2021).